Development of a QC Method for the Determination of Aspect Ratio of Graphene & 2D Nanomaterials

"Development of a QC Method for the Determination of Aspect Ratio of Graphene & 2D Nanomaterials" aims to find an alternative time and cost-effective way to determine aspect ratio for Graphene and 2D materials.

The approach that will be undertaken is as follow:

*Production of Graphene Nanoplatelets materials;

*Aspect ratio investigation with state-of-the-art techniques (SEM/AFM);

*Alternative characterisation method (DCS and laser diffraction);

*Data comparison and modelling;

*Analytical method validation.

The project partners involved Thomas Swan (TS), National Physical Laboratory (NPL) bring unique technical skills that when collaboratively combined, will allow for the accelerated technical development of this project. Outputs from this project will yield to higher quality graphene materials by improving its characterisation and open up new and exciting markets, allowing Thomas Swan to maximise it's manufacturing and commercial potential in the global graphene market.